University of Exeter and ISS Group Limited KTP 25_26 R3

To develop and embed the capability to deliver a novel software framework enabling safe, autonomous collaboration between uncrewed aerial and ground systems for port operations. This will support scalable deployment and commercialisation across critical infrastructure and logistics sectors.